TOTEM - the quick release, economical and portable camera arm for the creative industry

**The motivation** for this project came from micro-small to medium sized enterprises (SME) videographers and production houses outlining a market problem about filming moving objects from a vehicle. High-quality solutions on the market are aimed at big production houses and are expensive to buy/hire (not easily affordable to SMEs.) There are relatively inexpensive handheld gimbals on the market, but they do not provide a safe /consistent way of filming.

**The solution**/product is called **Totem.** This extremely ambitious idea will offer a safe solution to obtaining stable footage from the outside of a vehicle while the operator is inside the vehicle.